TrustForge AI

TrustForge AI is an innovative GRC infrastructure built to support the safe, scalable, and responsible deployment of advanced artificial intelligence systems. As AI technologies increasingly underpin national infrastructure, public services, smart city operations, and digital identity platforms, ensuring these systems operate within legal, ethical, and transparent boundaries has become a critical national and global priority.

The proposed solution addresses this challenge through a first of its kind agentic AI GRC ( Governance, Risk And Compliance) platform powered by a proprietary large language model (LLM) trained on UK, EU, US, and global regulations related to data protection and AI governance. The system transforms complex, evolving regulatory frameworks such as the EU AI Act, UK GDPR, and the Data Protection and Digital Information Bill into machine executable rules, enabling organisations to build and operate AI systems that are compliant by design.

The platform includes an intelligent compliance engine that automatically maps legal obligations to AI systems at both design and operational levels. It also provides a consent management ledger that gives citizens control and transparency over how their data is used in AI-enabled services, supporting user trust and ethical deployment.

Sector specific plugins enable TrustForge AI to be embedded in key domains such as energy, transport, housing, public health, and digital government. These modules adapt compliance requirements to the specific risks and regulations of each sector, making the platform highly adaptable and suitable for real world GRC deployments.

TrustForge AI will be tested through demonstrators in partnership with local authorities, smart infrastructure operators, and innovation stakeholders. The goal is to validate the platform in live environments where responsible data use and regulatory alignment are essential.

This project directly supports the UK government's ambitions around frontier AI safety, governance, and public benefit. By offering a scalable compliance as a service solution, TrustForge AI reduces risk, operational complexity, and the cost of regulatory conformance unlocking greater innovation in AI deployment across the economy.

TrustForge AI aims to become a foundational compliance layer for the UK and global AI ecosystems, enabling trusted, auditable, and inclusive AI innovation across public and private sectors.